Research and Development of Alternative Feeding Antibiotic Products from Herbs

This project aim is the exploitation of bioactive compounds from Chinese herbs, to produce premixes for pigs and poultry feed, that can substitute for the antibiotics and hormones that are extensively used in livestock industries. The implementation of the project will solve the problem of the antimicrobial resistance related to the irrational use of antibiotics and hormones in livestock. While at the same time, this project will propose environmentally friendly procedures and techniques for the extraction of bioactive compounds and the formulation of the feed premixes, contributing to the growth of livestock and the increasing demand. Moreover, within the framework of the project a web platform and a database will be developed with information on the Chinese herbs and their functional properties, offering the chance and the knowledge to farmers to use alternative natural compounds.